The body as the musical archive: tracing the embodiedknowledge of the Lucknow-Shahjahanpur Gharana throughtranslations between sarod, sitar, and cello

The body as the musical archive: tracing the embodiedknowledge of the Lucknow-Shahjahanpur Gharana throughtranslations between sarod, sitar, and cello.